Plerith GH

We are developing a new wind turbine design for use in urban and built environments. The Innovation Voucher will allow us to carry out a technical review of the design concept before we invest funding in the prototype design stage.